Electric car charging - polymer channel manufacture and charge sharing app

Kerbo Charge solves the problem of how to charge your electric car if you don't have off-street parking.

Working in partnership with your council, we install a safe and secure channel in the pavement outside your home, that sits flush along the top of the pavement. When you wish to charge you simply lift the lid, drop your cable in, and charge using your own supply - meaning you take advantage of the cheapest charging rates.

We also install a wall mounted charger and provide an app to let you charge off-peak and even earn revenue from sharing your supply with neighbours (if you wish!)

Our channel is approved to BSI EN 124:2015 and has a 10 year guarantee.

Kerbo Charge has a partnership with Milton Keynes Council and goes live in the city in Autumn 2022\.